Low-cost, high-performance catalyst for high temperature polymer electrolyte fuel cells

Amalyst (UK) and Advent Technologies (Greece) will collaborate to meet the cost and performance challenges for high temperature polymer electrolyte fuel cells (HT-PEFCs). This project will explore the feasibility of a business-to-business technology integration between the Amalyst low-cost, “drop-in” replacement for platinum catalyst and the proprietary high temperature polymer membrane developed by Advent Technologies. During the project Amalyst will tailor its low-cost, high-performance catalyst for use in the HT-PEFC application and Advent Technologies will use their manufacturing expertise to incorporate the catalyst into their proprietary MEAs and rigorously evaluate them. The result will be a tailored catalyst with significant cost and operational advantages over today’s platinum anode electrode in the HT-PEFC and phosphoric acid fuel cell sector.